Market feasability: a CEH desk based integrated environmental assessment platform

The market feasibility study is required to inform how national strategic infrastructure investment decisions can be informed by access to an integrated environmental assessment platform.

It is envisaged that such a platform will be underpinned by existing CEH models. The market feasibility study will identify relevant industry sectors eg., insurance and or civil engineering and identify how investment decisions are currently triaged and evaluated for risk.

Potential impact
The market feasibility study will inform the commercialisation of CEH models and services